The persistence, causes, and consequences of sleep disturbances in people with dementia living in care homes

Sleep disturbances are common in people with dementia, particularly those living in care homes. However, there is little research in this population into the persistence, causes and consequences of sleep disturbances, including whether quality of life is impacted upon. Existing studies are often small with contradictory findings. It is important to clarify these factors, as they have practical implications on how, sleep disturbances in dementia should be managed.
My proposed PhD will focus on sleep disturbances in people living with dementia in care homes in three stages, one of which is a secondary analysis on data from the ESRC funded study MARQUE (Managing Agitation and Raising QUality of lifE), to establish the causes, consequences and persistency of sleep disturbances. The MARQUE database contains longitudinal data on 1483 people with dementia from 97 care homes around England, with data collected every 4 months for 16 months (Fig 1). I have permission to use this database from the principal investigator of the MARQUE project, Professor Gill Livingston, who is also the primary supervisor of this proposed PhD.